Development of novel folding propeller for sailing yachts

According to Sailing Today Magazine (Sep 2011), fixed blades propellers are known to
reduce speed “under sail” by a considerable 0.5-1.0knots. Therefore, many sail boat owners
use folding propellers, as they minimise the unwanted drag induced on a sailing boat. Despite
the predominance of folding propellers in the market, there are a number of issues associated
with the folding propeller that prevent it from fully satisfying the needs of the sailing
consumer.
Firstly, folding propellers have a reputation for losing working parts before the end of their
design life, leaving the boat owner needing a replacement device. The weight of existing
propellers is known to affect the life of the cutless rubber bearings contained in the shaft
support coupling. Finally, since reverse thrust is less than adequate, manoeuvring within or
close to a marina or a berth becomes significantly more treacherous. Folding propellers can be
up to 3 times more expensive than standard fixed blade.
Super Prop Ltd. is a start-up company, set up to exploit specialist processing technology
capable of producing a novel propeller that can address the aforementioned customer issues.
Their concept solution is enabled through a specialist investment casting method developed
over 30years by Micro Metalsmiths Ltd. The SuperProp propeller will weigh 30% less than its
competitors, cost 50% less, have an average extended life of approximately 25%, and will
produce more thrust by having a complex blade shape that is extremely difficult to produce by
normal CNC machining methods.